The University of Essex and BT Group plc

To develop methods that will leverage data across all channels to optimise interactions with customers – the ability to target more accurately and in a timely manner with customers to provide them with appropriate suggestions, offers and incentives to maximise their satisfaction and optimise ROI.